Elastocaloric polymers

Caloric materials are a promising new group of materials with potential application in new
solid-state cooling technologies that are environment friendly and energy efficient. These
materials therefore constitute an alternative to the greenhouse gases that are currently used in
conventional vapour-compression refrigeration systems. Among the three types of caloric
material, elastocaloric materials driven by mechanical stress promise extremely large (giant)
thermal changes under low mechanical loads that are easy and inexpensive to generate.
My PhD project is aimed at studying elastocaloric effects in elastic polymers (i.e. elastomers),
as they promise giant thermal changes driven by small mechanical loads. I evaluate
elastocaloric effects via thermodynamic analysis of temperature-dependent stress-strain
measurements, and measure them directly using a state-of-the-art infra-red camera, with high
spatial and time resolution. I also develop numerical computational models in order to gain
insight into the performance of elastocaloric materials, and ultimately design affordable and
efficient cooling devices.